Studies of coatings, lifetime and circular economy of resin-wood composites

Wood is a sustainable resource. In making commercial products, resin-composites, coating and metal fixings are often used to enhance mechanical and lifetime properties as well as functionality. The resultant product therefore is a hybrid or composite material.

The project aims to develop a closed-loop manufacturing process where materials and energy input into the process are optimised, and the product can be fully recycled at the end of its lifetime, into useful materials for further use.
Industrially, resins form a crucial part of composite wood materials. Whilst curing resins is typically chemically and/or thermally driven, scaled curing will always be complicated by mass and energy transfer. A key aim is to control the resin cure at a cost and scale which is commercially viable, whilst maintaining the desired product form.
Wood composites are joined together using adhesives and/or metal fixings. The fixings and then material itself, must have commercially acceptable operational lifetimes and hence this project will also study material lifespan.

The Research Engineer will:
- Investigate thermal behaviour of resin-wood composites, to fully understand the resin curing in composite substrates;
- Study in-situ metrology against a programme of manufacturing optimisation. Data will be correlated with process variables to understand how these affect curing and resin-wood interactions, and in turn the resulting product parameters;
- Test product lifetime under accelerated weathering and coatings developed to enhance operational lifespan of the product.
- Study material recycling using chemical and thermal treatments.

Potential impact
The CDT will produce 50 graduates with doctoral level knowledge and research skills focussed on the development and manufacture of functional industrial coatings. Key impact areas are:

Knowledge
- The development of new products and processes to address real scientific challenges existing in industry and to transfer this knowledge into partnering companies. The CDT will enable rapid knowledge transfer between academia and industry due to the co-created projects and co-supervision.
- The creation of knowledge sharing network for partner companies created by the environment of the CDT.
- On average 2-3 publications per RE. Publications in high impact factor journals. The scientific scope of the CDT comprises a mixture of interdisciplinary areas and as such a breadth of knowledge can be generated through the CDT. Examples would include Photovoltaic coatings - Journal of Materials Chemistry A (IF 8.867) and Anti-corrosion Coatings - Corrosion Science (IF 5.245), Progress in Organic Coatings (IF 2.903)
- REs will disseminate knowledge at leading conferences e.g. Materials Research Society (MRS), Meetings of the Electrochemical Society, and through trade associations and Institutes representing the coatings sector.
- A bespoke training package on the formulation, function, use, degradation and end of life that will embed the latest research and will be available to industry partners for employees to attend as CPD and for other PGRs demonstrating added value from the CDT environment.

Wealth Creation
- Value added products and processes created through the CDT will generate benefits for Industrial partners and supply chains helping to build a productive nation.
- Employment of graduates into industry will transfer their knowledge and skills into businesses enabling innovation within these companies.
- Swansea University will support potential spin out companies where appropriate through its dedicated EU funded commercialisation project, Agor IP.

Environment and society
- Functionalised surfaces can potentially improve human health through anti-microbial surfaces for health care infrastructure and treatment of water using photocatalytic coatings.
- Functionalised energy generation coatings will contribute towards national strategies regarding clean and secure energy.
- Responsible research and innovation is an overarching theme of the CDT with materials sustainability, ethics, energy and end of life considered throughout the development of new coatings and processes. Thus, REs will be trained to approach all future problems with this mind set.
- Outreach is a critical element of the training programme (for example, a module delivered by the Ri on public engagement) and our REs will have skills that enable the dissemination of their knowledge to wide audiences thus generating interest in science and engineering and the benefits that investments can bring.

People
- Highly employable doctoral gradates with a holistic knowledge of functional coatings manufacture who can make an immediate impact in industry or academia.
- The REs will have transferable skills that are pertinent across multiple sectors.
- The CDT will develop ethically aware engineers with sustainability embed throughout their training
- The promotion of equality, diversity and inclusivity within our cohorts through CDT and University wide initiatives.
- The development of alumni networks to grow new opportunities for our CDT and provide REs with mentors.